MICA: BIOS - Assessing the potential of wearable digital biosensors for health system strengthening in LMICs.

Non-communicable diseases, including heart diseases, cancers, chronic respiratory diseases, and diabetes, are increasingly important health concerns in many developing countries. In 2012, for example, a global survey found that non-communicable diseases accounted for 34.5 million deaths of the 52.8 million deaths worldwide, and nearly 75% of those occurred in developing countries. Most premature deaths from these diseases are preventable through changes in lifestyle, such as increasing physical activity, quitting smoking, reducing the consumption of alcohol, and eating healthier food. However, capacities of public health authorities to promote healthier habits and thus improve lives are still inadequate worldwide. In poor-resourced countries, moreover, the burden of non-communicable diseases and the prevalence of associated risk factors is often not known with precision due to the lack of resources and weak information systems. For example, recent reviews of global trends in health surveys found that population data on cholesterol were not available in 100 countries, and no data on blood pressure were obtained for 64 countries. As a result, health authorities lack essential information to develop policy and programmes to address these challenges.

The development of new wearable technologies for health monitoring, such as smartwatches and smartbands, is a promising technological innovation with great potential to support programmes for the prevention and control of non-communicable diseases. Boosted by commercial success of wireless medical devices and the rapid uptake of fitness trackers in high-income countries, advances in this sector have led to increasingly sophisticated hardware and software which can capture a wide range of biometric data, including respiration, oxygen saturation, heart rate, blood pressure, skin temperature, and more. In parallel, there has been a great expansion of wireless networks in developing countries, which can provide the necessary infrastructure to enable data transfer from users to health information systems. Thus, wearable health systems could be introduced to conduct regular surveys on risk factors for preventable diseases and their distribution across population groups, providing important information to health authorities who develop policy to minimise these risks. Wearable health systems can also be used to deliver messages to the users based on individual progress, helping them to achieve health targets and reduce risks. Despite these promises, however, the public health potential of wearable health monitors remains untapped, as no studies to date have explored ways in which such devices could support health policy and programmes.

This project aims to conduct a preliminary evaluation of this potential, laying the foundation of a more comprehensive multi-country study. Research activities will be conducted in Cambodia, where a prototype device will be deployed for field evaluation. This is an exemplary case country in which most research and prevention to date have focused on infectious diseases, while non-communicable diseases have received much less attention and support despite their increasing importance. In this context, the introduction of wearable devices could be useful for strengthening preventive programmes and monitoring of population health. Aware that the introduction of a novel technology is a complex process, we will explore the full range of institutional, socio-economic and technical factors that may be more or less conducive to the uptake of the proposed innovation, with particular attention to the response of individual users.

Technical abstract
Evidence shows that many low- and middle-income countries (LMICs) are experiencing a rising burden from non-communicable diseases (NCDs), mainly cardiovascular diseases, cancers, chronic respiratory diseases, and diabetes. However, capacities of national health systems to address the challenges of NCDs are still inadequate. Structural gaps also remain in the ability of health information systems to collect and analyse pre-disease and clinical evidence on associated risk factors. The development of new wearable technologies for health monitoring is a promising technological innovation with potential to support health system strengthening in LMICs for the prevention and control of NCDs. Wearable digital health systems could be deployed, for example, to conduct regular surveys on risk factors for major NCDs and their distribution across socio-economic and demographic strata, informing policy development and resource allocation. In addition, wearable devices can deliver user experiences based on individual progress and health targets, contributing to behavioural change and improved data about the management of chronic conditions. Despite these promises, the public health potential of wearable digital health analytics has yet to be recognised and evaluated in systematic ways. This project aims to conduct a preliminary investigation of this potential, laying the conceptual and empirical foundation for a larger multi-country study. Key elements that will inform data collection and analysis include: (1) cultural relevance and appropriateness of the proposed technology; (2) ethical implications; (3) policy and regulatory barriers and opportunities; (4) health system support, capacities, and responsiveness; (5) usability and affordability. Empirical research will be conducted in Cambodia, where a prototype wearable device will be deployed for field assessment.

Potential impact
This project aims to assess and generate interest in the potential public health value of wearable health monitors for the prevention and control of non-communicable diseases (NCDs) in low- and middle-income countries (LMICs); concepts and research findings will be useful to academic beneficiaries in health system research, development studies, anthropology of health, and health policy analysis. Concurrently, this project is expected to have practical public health and social benefits, involving key categories of users:

(1) The first category of users includes policy makers, health managers and international partners who can enact policy development and support capacity building in Cambodia. Available data indicate that morbidity and mortality for preventable NCDs, particularly heart diseases, have increased over the past ten years in this country. However, NCDs have not received adequate attention in national programmes, especially as global investments have tended to prioritise other health issues. Our project will contribute knowledge and data that can be used to inform policy development and programme implementation in this area, including the potential introduction of the proposed technology and other similar applications. In order to maximise the opportunities for the uptake of research findings and datasets, key stakeholders in relevant institutional bodies and international organisations will be involved in the research project from the early stages to the final dissemination workshop.

(2) The second category of users include actors that are key to the development of global policy for NCDs. In recent years, the World Health Organization (WHO) and others have developed new strategic plans to support health system development for NCDs such as the Global Action Plan for the Prevention and Control of NCDs. The World Health Assembly also called for an integrated, people-centred approach to the development of health systems that can better respond to the global tendency towards unhealthy lifestyles. Our project will speak to these policy debates by stimulating interest in the evaluation of innovative approaches to collect data on risk factors and minimise these risks. Investigators in this proposal have strong links with major global networks for the prevention and control of NCDs, and will use these connections to disseminate findings to wider audiences and global health actors.

(3) The third category of users is the private sector (Biosensors Beyond Borders), which will provide the prototype for field evaluation in this project. Through partnership with Biosensors Beyond Borders, our proposal will assess and qualify a novel system for population-based NCD analysis and surveillance with potential relevance across LMICs. This will be achieved by combining deep industry experience of devices, sensors, algorithms, online/Cloud-based metrics and tools with multidisciplinary evaluation expertise to determine the benefit of such systems to public health planners and national health systems. Research outcomes will be of broad use to the public health communities in LMICs and will also enable Biosensors Beyond Border to develop of an improved system that can be introduced and potentially scaled up into other geographical and country contexts.